Net Zero Prop Smalls UK Manufacturing for the Arts, Entertainment and Hospitality Sectors

The vision of this project is to completely rework the supply chain of small, but mass produced props, that are currently all manufactured internationally and imported into the UK for the film industry, with a particular focus on replica food. The intent is to extend our current prop supplying company to be able to manufacture our own props on a large scale within the UK, with a keen focus on being more sustainable, net zero and setting a new world standard within the film industry for responsible manufacturing.